Experimental studies of the picosecond dynamics of nucleation

The aim of the research project will be to conduct experimental measurements of the dynamics of crystal nucleation in solution using optical methods. Nucleation will be initiated by pulsed lasers, and the changes in solution structure will be probed using scattering by both laser light and high-intensity X-rays. To conduct the measurements, a novel continuous flow apparatus using microcapillaries will be built by the student. The bulk of experiments will be carried out in the School of Chemistry, with short visits of 1-2 weeks per year to research facilities in Harwell, Oxfordshire or Grenoble, France